Solid state optical nonlinearities for quantum information processing

Quantum information processing requires very precise control over the quantum systems. This project investigates how solid state systems coupled to optical waveguides can be controlled, and how we can create entanglement and multi-qubit operations.